Intelligence Agent

"Rais, an innovative UK SME, intends to provide online retailers with a novel intelligence software solution that will reduce their cost of customer acquisition and generate more repeat business.

The company will use its innovation voucher to work with UK experts to accelerate the development of this solution.
"